MicroBlast: An ultra small-scale facility for experimental characterisation of blast loading in complex terrain and / or cities

Undertaking the development of a new experimental facility to study urban blast propagation